Phage Future: Gut phages for the biocontrol of AMR pathogens

This research project will focus on the use of bacteriophages as biocontrol agents for antimicrobial resistant pathogens and is an academic-industry collaboration between the Quadram Institute Bioscience (QIB, Norwich, UK) and JAFRAL (Ljubljana, Slovenia). In this project, established methods will be used to discover novel phages against Salmonella and Klebsiella bacteria and investigate resistance development and the interactions with clinically relevant antibiotics, using state-of-the-art techniques such as TraDIS and high-throughput sequencing. The three-month placement period in Slovenia will include an induction in the phage manufacturing process and opportunities to create high-quality phage preparations.